An Integrated Life-Course Approach for Person-Centered Solutions and Care for Ageing with Multi-morbidity in the European Regions – STAGE; Stay Healthy Through Ageing

STAGE aims to demonstrate the importance and feasibility of a life-course approach to prevent accelerated ageing, as defined by the accumulation of multi-morbidity, and to integrate knowledge into transferable person-centred solutions for early diagnosis and screening, treatment and long-term management of multi-morbidity. To achieve this, STAGE is proposing a life-course approach to better understand ageing with multi-morbidity, providing evidence-based solutions to support the transformation of healthcare to address the profound health and demographic challenges ahead. The approach capitalises on European collaborations of longitudinal cohorts and biobanks spanning the entire life-course, actioning exposome and disease networks trajectory analysis, as well as, the biology of ageing, to explore how a person develops ageing with multi-morbidity. The project objectives integrate an ethical, social, historical, and infrastructural framework; environmental, epidemiological and biological life-course approaches; artificial intelligence powered integrated person centred solutions and applications; cohort-based clinical studies; and a FAIR (findable, accessible, interoperable and reusable) life-course health and geospatial data portal with robust management, dissemination, engagement and exploitation activities. STAGE's evidence based methods will translate into a person-centred prevention and care intervention in longitudinal cohorts in Finland and Germany, co designed with citizens, patients, healthcare providers, SMEs, and policymakers. It will also embed social sciences and humanities and engage stakeholders to develop a neighbourhood healthy ageing index, person-centred predictions of multi-morbidity, and healthcare and policy recommendations. Ultimately, STAGE will create solutions for agile, high-quality, person-centred health and care services that are life-course and gender sensitive, needs-based, and designed to enhance resilience and participation.